Characterising the D-Galactosamine Rat Model of Hepatorenal Syndrome

Patients with liver failure, caused by virus infection, alcohol or their daily medicines often develop acute kidney failure (hepatorenal syndrome). We are not sure how or why this occurs, but it is caused by a marked decrease of blood flow to the kidneys, itself caused by a reduction in the effectiveness of the heart to beat blood around the body, an opening up of blood vessels that supply the intestines, and increased production of a series of compounds which reduce kidney blood flow further. We appear to have a good animal model of this syndrome, but it needs further characterisation and direct comparison to patients with acute or acute on chronic liver failure who develop the hepatorenal syndrome. The aim of this study is to test the hypothesis that this animal model of acute liver and kidney failure is representative of the human disease. The second part of the study will determine some mechanisms by which we can improve kidney function in this animal model and hopefully use to treat patients with the hepatorenal syndrome.

Technical abstract
The hepatorenal syndrome, in which renal failure develops secondary to severe liver disease is a common complication of acute liver failure or acute on chronic liver failure. The D-galactosamine model of acute liver and renal failure appears to be an ideal model for this syndrome, sharing many of its essential chracteristics including renal vasoconstriction, normal renal histology and functional renal failure. However, its characteristics need to be fully identified and compared to those which occur in patients with acute liver failure or acute on chronic liver failure and and the hepatorenal syndrome. Importantly, it has recently been shown that patients developing HRS have impaired cardiovascular responses to physiological stimuli and thus insufficent cardiac output during stress. This, together with systemic vasodilatation, causes a reduction of blood pressure and a marked reduction of renal blood flow, which is key to the development of hepatorenal syndrome. We and others have observed similar findings (i.e. a decrease in effective cardiac responses) in a rat model of cirrhosis, and this is associated with increased nitration of cardiac proteins. Both impaired cardiac function and nitration of cardiac proteins is reversed by treatment with N-acetylcysteine, a drug we have previously shown to improve renal function in patients with early hepatorenal syndrome. This study will characterise the D-galactosamine model of acute liver and renal failure, comparing and contrasting it, where possible, to patients who develop hepatorenal syndrome or historical studies. We will use this model to dissect some of the key mechanisms by which N-acetylcysteine and possibly other drugs improve kidney function in the hepatorenal syndrome.